University of Wolverhampton And Phoenix Calibration Limited

To design, develop and manufacture flexible hardware and software components and novel forms of load cell to control bespoke research hydraulic testing equipment.